Innovate Method for Predicting Physical Risk for Crops - on a Global Scale

Climate changes is already affecting the production of crops and this impacts the the financial markets. As the risks to crops increase the volatility of the market increases -- which impacts pricing, which impacts traders, insurers, banks and the end consumers

The uncertainty and risk to crops, increases prices, which then causes an increase in food pricing, driving up inflation and impacting the poorest communities the most.

HSAT is building a unique solution for predict the yield of crops, on a global scale, with the accuracy and speed to support financial services. This scale and speed has never been achieved before.

Core project team: Rob Weston (project lead), Jo Rickets (project and technology oversight), Peter White, (finance and analytics lead ) and Oliver Bridgewater-Smith, James Potter and Matthew Jones (crop modelling), Shretan Dholakia (trading), Johan Bjorgen (satellite analysis)

Heimdal Satellite Technologies (HSAT) is a UK based SME -- focused on data analytics to support traders, banks and insurance companies.